Proof of Authority: a next-generation foundational distributed ledger platform for institutional communication, authorisation and consensus

Benefits come from working together, but trust boundaries prevent individuals and
organisations from dealing freely with each other, because of the high risk that interests are
not aligned. In order to engage for social or economic gain, actors must cross these trust
boundaries. Presently this requires trusted intermediaries: HSBC, eBay, AirBnB, or the
government of the UK. Intermediation is viable only through network effects. As such, trust
becomes a scarce resource– expensive to obtain and yet easy to abuse.
Costs come down to verification, reporting, auditing, and external relations; all primarily
manual tasks. Digitisation has changed business profoundly, from traditional industries such
as banking to new sectors like IoT; however, trust is still a manual, human-intensive activity
which comes at incredibly high costs. Industry experts estimate that banks alone spend up to
80% of their operational cost on trust-related tasks, e.g. post-transaction verification due to the
lack of suitable transaction platforms.
New decentralised blockchain technology has the potential to become the core of a new
concept: a universal machine that commoditises trust. Under this grant, we will develop a
deployable PoC of a trust-machine platform, based on our Proof-of-Authority (PoA)
blockchain technology, which can be operated by a flexible plurality of self-chosen
independent parties who are empowered to collaborate “trustlessly”.
The Ethcore team have been at the forefront of technological development as part of the
Ethereum project (in 2014 the second most successful crowdfunded campaign), which was
notably mentioned most recently in the UK government report on blockchain technology as
well as featured by the Economist. This grant will support the development of our PoA
distributed ledger system – a foundational building block for next-generation secure multiparty
transactional systems for financial institutions, government and enterprise.